Aspects of Exceptional Field theories

The project covers various methods to solve the equations of motion of exceptional field theory and in particular makes use of the twisted self-duality equations to analyse solutions as generalised instantons.